Inside the white walls of the hospital: An architectural analysis of Medical Imaging in the post-pandemic Healthcare system in Italy and in the United

This research explores epistemological, logistical, and ethical challenges in hospital design and institutional landscapes of healthcare. In particular, it focuses on how medical imaging shapes the perception of the human body and deeply influences design. Focusing on a comparative case study of Policlinico Universitario Gemelli in Rome and St Mary's Hospital in London, this study addresses the bio-political conditions behind these intricate spatial realities. This project aims to highlight the flows of images behind healthcare architecture, providing insights for future design. Integrating architectural and medical discourse, the study investigates historical patterns and contemporary evolutions, employing spatial analysis and documentary practices.